Money Scanner: Understanding value of your money

External agent will help me automate the data fed into the website and resolve the bugs in iOS app and Android app. The external agent can be part of team, helping me execute different phases of product launch, making this company revenue positive that can generate new jobs and expand into new markets. Being in a very early start-up stage, engaging with external experts through innovation voucher will give opportunity to get new employees in the company, at the same time developing products.